Physio/Osteo/chiro assessment APP

A Physio/chiro/Osteo/sports medicine assessment app assisting in client understanding, diagnosis, exercise prescription and client retention.
The application will save practitioner valuable time and provide an modern way of both collecting and displaying results for clinitian and patient alike.
The technology links smartphone technology to health care testing procedures and automatically updates the computer system and provides a traffic light colour coded image for the patient to view their results.